Project Pythagoras

Project Pythagoras is a 24-month feasibility study which answers, 'is it possible to develop a protein product or ingredient, profitably and sustainably that is derived from a commercially grown UK crop?'

Countries such as Canada, Australia and France are all investing in their pea supply chains to exploit the potential of the developing plant-based market.

The UK is well placed to grow peas. Unfortunately though, cropping of peas is not large in area and is often considered a minor or niche crop, so it lacks investment.

To encourage farming businesses such as Dyson Farming Ltd, to grow more peas for human consumption we need to have the confidence of reliable returns and routes to market.

Project Pythagoras will improve the knowledge of growing a pea crop which is suited for human-consumed protein products. Through this project, Dyson Farming Ltd will trial novel techniques of growing peas with the aim to improve the protein availability in the resulting crop.

University of Lincoln will provide a deep understanding of how each growing technique impacted on the crops functionality and nutritional value as a protein product or ingredient.

This consortium is passionate about raising awareness of the importance of peas in sustainable food production and healthy diets.

Pulses have been grown in the UK for centuries and, as nitrogen-fixing legumes, they fit well with the government and farming industry's objectives for sustainable production and net-zero emissions over the coming next decades.